Understanding insecticide detoxification in key hoverfly pollinator guilds. (Ref: 4287)

Chemical insecticides have been used to control insect pests for many decades and remain essential to ensure a supply of affordable food and as part of disease vector control for the foreseeable future. A key requirement for the development of insecticides is that they are pest specific and not harmful to the main pollinator species which play an essential role in ensuring production of seeds in a remarkable range of flowering plants. Recent research on three managed bee species has demonstrated that specific enzymes can also be critically important in determining the sensitivity of bees to insecticides. This leads to an important question - is the presence of insecticide-degrading P450s universal to all pollinator species, and if not, what are the implications for insecticide sensitivity in species that lack these enzymes? Hoverflies are an important family of pollinators known to visit over half of globally important food crops while also providing ecosystem services not found in bees, related to their aphidophagous or saprophagous larval stages. These expose these guilds to unique selective pressures on enzymes to detoxify chemicals found in these environments. This studentship aims to develop a detailed molecular and biochemical understanding of how insecticides interact with the aphidophagous marmalade hoverfly and the saprophagous dronefly. Such understanding will allow the molecular basis of differential selectivity within different chemical classes of commercial insecticides to be elucidated and so facilitate the rational design of novel pollinator-safe compounds. Furthermore, such information will help to develop molecular tools to classify, optimise and improve early candidate selection as well as the synthesis of pest selective compounds.